Gauge Transform Method in Spectral Theory of Almost-Periodic Operators

Research areas: Mathematical Analysis, Mathematical Physics.

We plan to study various spectral properties of almost-periodic operators using the method of Gauge Transform (also known as the KAM method). In particular, it is planned to investigate the behaviour of the integrated density of states of multi-dimensional almost-periodic operators under small perturbations.